Unlocking the Puzzle of Rare Earth Magnet Recycling: A Robotics Approach

This project seeks to answer four key questions:

1. Can robotic methods be used to achieve disassembly/separation of rare earth magnets from electric vehicle drive motor assemblies?

1. What approach/tooling/technologies are required to carry out the necessary disassembly/separation tasks?

1. What would the workflow for such a robotic approach look like?